SugarSense

The pre-harvest measurement of sugar content (Brix) is desirable in many crops but for the area of bio-fuels the data offers an essential revenue and efficiency control. Existing in-field measurement methods are not accurate or easily deployable for the most common bio-fuel crops. This project will enable the development of a new handheld field deployable product in conjunction with testing on a sugarcane crop grown within the UK. The projects technology will also be used within the EU for the measurement of fresh fish, fruit and vegetables.